LHCb - Beauty mesons as a probe of new physics

it involves the following:
Performing lifetime measurements of B mesons using Monte-Carlo simulations of Run 3 LHCb data
Assessment and study of future LHCb detector upgrade hardware
Analysis of some of the first Run 3 LHCb data including B meson lifetime measurements and other yet to be determined analysis of B Physics
Qualitative assessment of the Run 3 detector upgrade hardware and software depending on the results of both the Monte Carlo analysis and the analysis of the early Run 3 LHCb data